Making the Museum: investigating maker/subject identities and agencies in the Pitt Rivers Museum

In the last twenty years, innovative work in ethnographic museums has focused on collaborative forms of curation with indigenous groups, and introduced local perspectives on objects into exhibitions and documentation systems. This new museology has responded to the ever-present question of what purpose ethnographic museums serve in the contemporary world. However, such collaborative curatorial practices, although extremely meaningful to all involved, do not necessarily help us understand objects or archives better, as objects made by individuals or collaborative teams whose creativity (agency) might be considered to live on somehow, and which might be understood as continuing to affect those who engage with objects and images of ancestors, both in museums and virtually online. Indeed, much decolonisation work in museums has essentially continued previous reified notions of culture groups, traditions, and representational forms, rather than radically recentring individual creativity and photographic subjects in the museum. By building on previous research that has explored the way in which museum collections are the result of a dense network of social connections over time, Making the Museum will extend recent work to decentre Western networks and refocus research attention on the submerged histories of the individuals who made the collections. The project will focus in particular on the collections of the Pitt Rivers Museum at the University of Oxford. Despite the fact that many identities of people connected with the PRM's objects and archives are recorded, with around 12,200 records with named makers and over 20,200 records with named individuals in historic photographs, there has been no systematic research on this large and historically important data set. The project will literally reveal the making of an ethnographic museum through these unanalysed data on makers and subjects, researching their ongoing agency in the museum, which we hypothesise may be extended through the objects they made and the images they left indexical traces in. As such, this research will contribute to long-standing research at the PRM that asks critical questions of its collections and histories, as well as detailed work on photographic methodologies and indigenous histories. The project will do this through analysis of the museum's database, associated documentation and archives, but will also pioneer a series of maker fellowships that will transform our understandings of the knowledge, skills and cosmologies in which objects are embedded. These resident fellowships at the museum will be an integral aspect of the research methodology, allowing for detailed observation and conversation around such things as techniques, materials, natural resource use, and skill transmission. They will also form a key dimension of the public engagement with research dimension, with public workshops and talks involving the fellows, ahead of the final project exhibition. Museums are made and remade; understanding makers world-wide will allow the PRM to connect again with the agents of its shaping, inviting their descendants now into the PRM as active participants in reshaping its research practice, and thereby its displays and representation. History is important, but only to the extent that it helps us shape the present and future in ways that engage the greatest number to help rethink and reshape colonial histories and contemporary cultural identities in the healthiest possible way.